Pedestrian crossings: urban movement in early nineteenth-century periodicals

Charles Baudelaire states flâneurs are able 'to see the world, to be at the center of the world, yet to remain hidden from the world' (1986:9). In his discussion of Baudelaire's poetry from mid-nineteenth-century Paris, Walter Benjamin asserts the flâneur 'goes his leisurely way' (2006a:85) along the arcades, unscathed by the crowd. Benjamin's analysis of the flâneur has drawn this sauntering urban movement into critical focus. My thesis critiques flânerie by arguing for different models of movement in the early nineteenth-century city and showing the political, social, and critical stakes of the representation of urban movements in literature.
The flâneur still receives critical attention, as evident in Lauren Elkin's Flâneuse: Women walk the city in Paris, New York, Tokyo, Venice and London (2016) and Matthew Beaumont's The Walker: On Losing and Finding Yourself in the Modern City (2020). Both these critics extend and put pressuire on the meaning of the term. I intend to undermine the flâneur differently: by showing how crowdedness often taints and prevents flânerie as a result of colliding and communal movements in public.
Between 1800 and 1840, London becomes more crowded, which is reflected in the desire to devise a vocabulary that captures new urban experiences in periodical essays and serial fiction. My research spans the rise of literary magazines from The Examiner's 'The Round Table' essays (1815-7) to Charles Dickens' 'Sketches by Boz' (1833-6). It provides proper literary treatment of this under-researched corpus, the body of work that made Dickens possible. But the periodical literature of this period is more than preparatory. It is a repository of stylish, ground-breaking urban writing.
I work with a range of periodicals, such The London Magazine, The Monthly Magazine, and The Examiner. The writers I study include Thomas Hood, B. W. Procter, T.G. Wainewright, Caroline Bowles, Mary Russell Mitford, Pierce Egan, William Hone, William Hazlitt, Thomas De Quincey, and Charles Lamb. I primarily use the British Library's extensive collection of early nineteenth-century newspapers and manuscripts to access these resources.
In the context of this rich history my work asks: how do these writers conceive of moving through different city spaces at a time of unprecedented crowdedness? How do their understandings differ? How do different spaces facilitate unique behaviour and types of movement? How is the periodical an appropriate medium for expressing urban experience? In what ways are women's experiences, documented in fabulous women's magazines like La Belle Assemblee, different and similar to traditional male experiences of navigating the city?
To answer these questions, I think about different types of urban spaces, such as streets, theatres and galleries, sporting spaces, homes, and periodicals themselves. I also explore the tension between communality and competition in the city and consider how different spaces create movements that both consolidate the merged identity of 'Londoners' and enhance individuality, often by way of distinction from or collision with others.
The extent to which flânerie characterises urban movement has been overstated in late twentieth-century criticism. Recently, Dart and Esterhammer have reconsidered periodicals in interesting ways, noting social encounters. Building on this momentum, I use my fluent German to reread Walter Benjamin's Arcades material afresh, moving beyond his famous figure of the flâneur and considering instead the 'pedestrian', who is unable to retain independence from city stimulations and inhabitants. My research reimagines early nineteenth-century London by dismantling the overused framework of flânerie and instead examining social encounters and pedestrian crossings. I intend to recover the importance of periodical writing and re-evaluate what the implications of the urban experiences they describe are.